Proving Additive Casting

Now more than ever the UK needs an agile and local manufacturing base that uses the latest technology to create high value components for all industries from aerospace to construction. There is an additive manufacturing technology which, with the help of a new supply chain, can provide effective and easy to access route to additively manufacture metal components. However, the technology and supply chain need to be trialled and tested to provide evidence that this technology is capable of being used to additively manufacture metal parts to the standards and costs required for these sectors.

This project will do just that. We will design test geometries of different sizes and complexity and then manufacture these in different metals through a broad UK focused supply chain in varying quantities. The parts will be tested for all critical properties including costs. The project will therefore prove the technology and supply chain for lots of metals, in quantities from 1 to 300 parts. The findings will be made available in a white paper and associated technical data to assist companies with design for manufacture. The resulting technology and supply chain will be used by Enable Manufacturing Ltd to provide manufacturing on demand for complex metal parts and thus all UK manufacturers can access to a newly qualified and cost-effective additive manufacturing service.